Genome evolution of a pandemic clonal lineage of the wheat blast fungus

Technical abstract
Our team was commissioned by CIMMYT to investigate the genetic identity of the African wheat blast pathogen that was first reported in September 2020. We rapidly processed samples from Zambia and released them to the community as open science resources through the OpenWheatBlast initiative (samples received on 21 January 2021; first dataset published on 15 March 2021). Analyses of the genetic data by our teams and others linked the pathogen populations in South America, South East Asia and Zambia to a single pandemic clone of the fungus Magnaporthe oryzae, we called B71. All the samples from Zambia collected from 2018 to 2020 were the same clone indicating that there was probably only a single introduction to the country.

The aim of this project is to map the genome evolution of the pandemic B71 clonal lineage of the wheat blast fungus and determine the evolutionary potential of newly emerged variants. Our approach combines genomics surveillance of field isolates with laboratory experiments that will test specific hypotheses about the impact of sequence and structural variation on the fungus biology and pathology. The central hypothesis of the proposed research, based on preliminary data, is that the B71 clonal lineage of the wheat blast fungus undergoes genetic changes that impact its capacity to cause disease and resist chemical control. We hypothesize that novel mutations and structural variants will impact virulence and other important traits that are relevant to disease management.

We aim to introduce the concept of Variants of Concern (VOC), popularised during the COVID19 pandemic, to plant pathology. At the completion of this study, we will have determined the extent to which VOC carry mutations that impact virulence and response to chemical control, and therefore affect disease epidemiology. We will generate a model on the evolutionary potential of the pathogen that should prove useful for guiding disease management and plant breeding strategie